Understanding and Embracing Uncertainty in Clinical Decision Making

This project will focus on clinical decision-making based on unstructured data from medical records and, in particular, on how to understand, elicit and computationally model uncertainty. Uncertainty is an essential part of the process of clinical decision-making [1]. Studying its manifestations in clinical language and how it influences clinical decisions is a crucial step towards improving healthcare. Current computational models in support of clinical decision making (often text classification models) are mostly unaware of uncertainty [2]. This project will have three main milestones: (1) identifying and linking linguistic factors of uncertainty to diagnostic decisions made by clinicians. Natural language processing techniques will be used to identify linguistic phenomena that may indicate uncertainty and these will be correlated with patterns of decisions that can indicate uncertainty (e.g. discharge followed by readmission after a short period of time); (2) devising uncertainty-aware deep learning approaches to support clinical decision-making to provide reliable, well-calibrated predictive distributions using Bayesian neural techniques such as the one presented [3]; (3) improving these models by identifying the factors contributing to their predictions using causal inference and counterfactual modelling techniques [4]. Such models could be adapted to various scenarios where different precision levels of predictions are required [5]. This project will pave the way towards more flexible, interpretable and trustful deep learning models for clinical decision making.

[1] Makridakis et al. 2019. Forecasting, uncertainty and risk; perspectives on clinical decision-making in preventive and curative medicine. In Science Direct.
[2] Lehman et al. 2019. Inferring Which Medical Treatments Work from Reports of Clinical Trials. In NAACL.
[3] Tran et al. 2018. Bayesian Layers: A Module for Neural Network Uncertainty. In CoRR.
[4] Schulam and Saria.2017 Reliable Decision Support using Counterfactual Models. In NIPS.
[5] Beck et al. 2016. Exploring Prediction Uncertainty in Machine Translation Quality Estimation. In CoNLL.